The body in flux: transgender identity and the kinetic anthropology of Gregory of Nyssa

My research offers a theological approach to transgender identity which draws from the fourth-century bishop and theologian Gregory of Nyssa. Gregory holds that 'male and female' sexual difference is not permanent but will be ultimately transcended when all human persons are restored in the image of God. This divine image is, for Gregory, without 'male and female'. Several theologians-including Sarah Coakley and Michael Nausner-have used this framework to cast light on questions around gender identity. However, the extensive scholarship on Gregory and gender has generally not engaged with transgender voices and perspectives. My research will meet this gap, engaging in a sustained theological conversation with transgender authors. Methodologically, I draw from poststructuralist critical theory, both in my reading of Gregory's texts and my interpretation of his theology. This methodology builds on those, such as Scot Douglass and Alden Mosshammer, who have seen many points of contact between Gregory's theology and poststructuralist theory. I especially focus on what Douglass calls the kinetic character of Gregory's account of human identity. For Gregory, the self is on an eternal trajectory towards a God who is always beyond the mind's grasp, so that there is no fixed 'stopping place' for our identity. Such a vision resonates with accounts given by trans theologians such as Alex Clare-Young, for whom 'identity must [...] be flexible, not static', rejecting the idea that their journey has a 'fixed end point'. Gregory's kinetic account of identity therefore offers a particularly valuable resource for contemporary queer theologians, and a compelling alternative to more static accounts. My work is situated particularly in the context of ongoing conversations in the Church of England around transgender identity and inclusion. I suggest that Gregory's writings offer these conversations a resource for a robust trans-inclusive theological anthropology, creating space for liberative policies and practices.